Hydrogen in the Loop (H2iL) - Innovation in testing and validation for zero emission refuse collection vehicles

The H2iL project focuses on the development of zero emission fuel cell electric refuse collection vehicles (RCVs). The project aims to speed up the introduction of fuel cell electric RCVs and other FCEVs by focussing on improving simulation, validation and testing of this novel technology so that vehicles can be robust, reliable and safe in operation with reduced operating costs.

The work includes modelling and simulation, hardware-in-the-loop testing and on-vehicle validation of both powertrain and the simulation results. The core focus of the project is on testing and validation to help ensure vehicle safety, reliability and durability to industry quality. The result will be an industry-leading capability and operational procedures for simulation, testing and validation of FCEV powertrains.

We believe that taking this approach to integration of the powertrain in full product development will lead to a globally best-in-class product.